Pintale Publisher - Applying AI to the publication process for fiction

We are building PinTale: a unique content structuring platform with dynamic writing support tools. PinTale offers AI-based productivity support without generating any text on the writer's behalf, avoiding challenges around ethics, and copyright that plague generative AI tools.

For authors to achieve publication, a writer generally sends an extract and a summary of the work to a literary agent, acquisition agent or publisher in response to pre-defined query request guidance. These agents receive thousands of submissions each year and are more inundated than ever, unable to give potential and selected titles the attention they deserve. For authors, this creates two key barriers, getting a literary agent and getting accepted for publication. Within the book publishing industry, an author has between a 1% and 2% chance of getting their work published, while acceptance rates by major agencies are even lower, closer to 1-in-1000\.

This project will conduct a feasibility study exploring how Pintale's technology and approach can help overcome this bottleneck within the creative writing sector:

For editors: We will investigate requirements for building a bespoke Pintale Publisher, building upon our core Pintale Editor engine, to utilise our capability to parse submission data for fit and create rapid assessment tools, e.g., triage tools, scoring to fit genres/niches, summary text assessment, etc.

For writers: We will explore developing structural support functionality to ensure writer submissions overcome the barriers above using their existing work, providing solutions to: meeting submission requirements, accurately expressing book content and selecting ideal extracts, etc.